Collaborative Autonomy for Subsea Intervention (CASI)

The global asset integrity management total addressable market is projected to grow from £17bn in 2021 to £21.5bn by 2026 (CAGR 4.9%, Business Wire). Maintenance, inspections and intervention cost ~ £18m per year for a 1GW offshore wind-farm (£900m @50GW anticipated by 2030 in UK; Crown Estate). This rapid growth is expected to increase the demand for subsea intervention vessels required.

The Collaborative Automations for Subsea Intervention (C.A.S.I) project lead by Robosys aims to address a growing market need for improving operation and maintenance (O&M) and inspections of offshore assets with smarter, zero-emission, collaborative USV-ROV technologies. Current state-of-the-art subsea inspection requires Remote Operated Vehicles (ROVs) deployed from large heavy diesel-burning vessels (<12m3 of diesel per day)

ACUA Ocean is developing a zero-emission, hydrogen-electric Uncrewed Surface Vessel (H-USV) which will be capable of open ocean transits and transportation of a 4 ton payload. The vessel has been designed with modularity in mind, allowing for rapid assembly and mobilisation to any site around the world. It is also designed with a utilitarian moonpool with the size to accommodate a 20ft ISO container footprint for an array of task-specific payloads.

This project will explore the engineering feasibility of integrating a modular launch and recovery system into the moonpool to enable the deployment of remotely operated vehicle (ROV) payloads in order to expand on the benefits and opportunities of the H-USV platform.

Robosys has previously created and developed proprietary artificial intelligence (AI) and machine learning (ML) techniques to enable the Robosys VOYAGER AI software to act as the primary control unit for an uncrewed vessel which will be utilised within this project and future technology demonstrations.

The C.A.S.I project will also develop the feasibility and simulation of software for a collaborative remote and autonomous vessel control system including; adaptive routing and mission efficiency utilising features such as weather data, engine performance optimisation, fuel consumption, and obstacle avoidance, vessel station keeping for launch and recovery of the ROV, and the collaborative autonomy to enable the USV to autonomous track the ROV.

The project will ultimately determine the technical, commercial, and economic feasibility of a LARS integrated into ACUA's H-USV and the LARS control systems to serve multi-UxV missions for collaborative autonomous subsea intervention and light inspection.